Development of market leading inclusive intimates

Valiant Lingerie creates vibrant and empowering intimates and swimwear for people who need undergarments that are comfortable, functional, beautiful and that support them in feeling their best.

Since 2020 Valiant Lingerie has been creating innovative post-surgery lingerie and swimwear products for people who have had breast cancer or risk reducing mastectomies.

Now we want to take our knowledge and expertise and use it to create market leading inclusive intimates for those who have functional requirements of their underwear including over 600m women worldwide who have disabilities that affects the way they dress.

Our project is the research and development of a new line of comfortable, functional and beautifully designed inclusive intimates.